Preventing Inter-generational Education Crisis: A Root and Branch Machine Learning-Enabled Platform for Diagnosing, Benchmarking and Managing Pupils’ Performance (EDURIGHT)

Many barriers such as emotional, social, cultural, circumstantial, dispositional, and motivational issues have hindered effective learning for many pupils, notwithstanding the world-class UK learning environments. For instance, the attainment gap between disadvantaged 16-year-old pupil and their peers is estimated at 19.3months of learning, with the disadvantaged pupils falling behind by about 2months/year. A government report, titled "closing the gap", suggests that, without urgent actions, it will take 50 years to close the attainment gap in schools. This is now worsened by COVID-19 pandemic, which affected the disadvantaged pupils and their peers. The dilemma has called for an urgent need for holistic system for tailoring premium and individualized action plans for pupils in an effectively differentiated manner.

Consequently, this project addresses the attainment gaps and mitigate the impacts of COVID disruption on pupils' education through a set of holistic diagnostics system, multilevel performance tracking/management solution, wellbeing program manager, and gap-bridging modules for different personas of ability/inability. EDURIGHT project contains five integrated digital solutions and program of activities as follows:

**(1)Vulnerability Diagnostics and Analytics Portal (VUDAP):** Provides schools with platform for generating personalized vulnerability index for individual pupil based on various risks to underperformance, including financial, health, mental and social risks, which have been further compounded by COVID-19\.

**(2)Performance Diagnostics and Monitoring Platform (PEDAM):** Would facilitate real-time and ongoing diagnostics of pupils' performance based on learning outcomes at topic levels. It will (i) assign percentage performance/attainment index based on expected learning outcomes at topics, subjects, year, and KS levels (ii) Create differentiated teaching plans for teachers, homeschoolers, and extra-mural learning.

**(3)Expert Advisor(Program) with Multi-level Intervention Portal(EXAMIP):** EXAMIP is a pupils, teachers and schools intervention plan and mentorship program of activities that aligns with different vulnerability personas and performance levels(using PEDAM and VUDAP). EXAMIP would offer online, one-on-one, and residential counselling programs.

**(4)Gap-bridging Program of Learning (GAPROL):** GAPROL learning platform links VUDAP and PEDAM scores with modules for bridging performance gaps based on learning outcomes at topics, subjects, and year levels. It would contain learning outcomes and modules for bridging attainment gaps identified through each of the pupils' VUDAP and PEDAM indices in a differentiated manner.

**(5)Multi-criteria Performance Analytics and Management Platform for School Managers(PAM-BOARD):** Supports school leaderships to perform analytics and generate action plans for enhancing schools' performance by enabling (i) topics, subject and year level performance analytics (ii) internal and external comparison (iii) underlying problem diagnostics (iv) intervention planning.